Poochel

"Are you a Poochel owner?

Poochel is a fashionable and discreet container for hiding away your pooches' 'poo' whilst out walking in public spaces.

This is a 'dog poo satchel' hence the name 'Poochel'.

With scented collection bags discreetly nestled away in the lid you can enjoy your walk without the publicity of what you have just collected courtesy of your best friend!
The little present will be discreetly hidden away in the Poochel allowing you to carry on your stroll until the scented bag can be removed and correctly & safely disposed of in the appropriate bin.

No-one will ever know what is in your Poochel.

Unless of course they want to buy one too!
"